Staffordshire University and HTC Solutions Limited

To optimise software development productivity to increase the capacity to engage with new customers and to develop new cognitive algorithms to transform software capability, and c) improve efficiency through cloud-based digital transformation to host our transport and logistics product portfolio.